Wales DLA hub

Cardiff University (CU) and the University of South Wales (USW) were awarded Doctoral Landscape Awards and asked to form a hub for Wales. This document sets out our vision and approach for that hub.
The Wales hub is designed to enable the development and nurturing of researchers who feel valued, supported and ready to produce excellent research and then forge careers and apply their skills across the public and private sectors in Wales and internationally. The core activity of the hub will be to provide training and development opportunities to doctoral students in the two DLA HEIs.